Real Time Traffic Speed Condition Survey (RE-TRAC)

RE-TRAC is a collaboration between HSL Ltd. and the University of Birmingham (UoB) to develop a multi-sensor platform to assess the condition and deterioration of local roads. The project will result in the current underfunded local road maintenance programmes to be better resourced, by providing cost effective preventative maintenance data. Poor data will lead to poor maintenance decisions such as the wrong treatment at the wrong time or in the wrong place and in turn will lead to unnecessary road deterioration. To address this, RE-TRAC will develop an automated process to collect and analyse road cracking and fretting (surface deterioration which leads to potholes) data at much higher levels of accuracy than current slow and expensive visual surveys using a suite of sensor technologies. The resulting information will improve asset mangement decision making and thereby yield a better return on road maintenance spending thus facilitating the preservation of our local roads and reducing, through improved road condition, road use costs.